Evaluation of DNA traceability for fish – batch based verification for Salmon and other species

IdentiGEN is a leading provider of DNA-based solutions to the agri-food industry. We are applying our core expertise in genetic identification to develop and market a range of products designed to improve the safety, quality and integrity of the food supply.
IdentiGEN’s principal product, DNA TraceBack®, provides food retailers, processors and producers with the capability to identify and trace the source of meat products through the entire supply chain.
IdentiGEN have under the TSB Feasilbililty studies for Technoogy Inspired Innovation to explored a batch based verification method using DNA traceabilty for use in the fish and seafood sector.